Queen Mary University of London and Huma Therapeutics Limited KTP 23_24 R1

To develop an innovative smartphone-based digital tool to assess meaningful changes in range of limb motion that would enable remote monitoring of patient movement and face-to-face symptom consultations.